Sustainable urban horticulture: managing soils for nutritional crops

Our EPSRC-funded research has demonstrated that there is potentially enough land in UK urban
areas for urban horticulture (UH) to make an important contribution to UK fruit and vegetable (F&V)
production 1 . Edmondson's EPSRC fellowship revealed that sustainably grown UH F&V contain lower
nutrient concentrations than equivalent commercial horticultural crops. UH is widely recognised as
one of the key mechanisms to increasing access to F&V for urban communities, but these results
suggest that one unintended consequence of this maybe reducing the intake of nutrients compared
to consumption of commercial F&V.
Lower nutritional content of UH F&V might be driven by dilution within plant tissues due to the
relative volume of UH crops, or less consistent application of fertilisers and pesticides. Our research
has shown that associations with mycorrhizal fungi can ameliorate nutrient dilution in crops 2 and
that unregulated organic soil amendments negatively affect the functionality of plant-beneficial
fungal associations, reducing their supply of soil nutrients to the plant 3 . Together, our novel data
raise key questions about how we may sustainably expand UH across cities whilst maintaining
nutrient concentrations found in commercial horticultural crops.